Leveraging long-context information to enhance conversation understanding

Speech and natural language data will often contain many long-range dependencies, where there is some statistical correlation between words or speech that are spatially distant [1]. For example, in conversational data, the interactions between multiple speakers can produce sequences of utterances that are logically connected and reference information from far in the past. As a consequence, systems that have a greater capacity to model and learn these relationships will show greater predictive performance.

Despite this, the majority of the current Automatic Speech Recognition (ASR) systems are designed to model speech as an independent set of utterances, where information from surrounding segments of speech is not utilised by the model. Of course, in many real-world scenarios, these segments of speech are highly interrelated, and the previously processed data can be used to form a useful prior on which to condition future transcription. While previous work has investigated the incorporation of context from surrounding utterances [2,3], doing so effectively with both linguistic and acoustic data remains an open problem. Indeed, many of the current architectures used for modelling sequential data are limited in their ability to utilise very long-distance dependencies [3].

This project aims to investigate approaches that enable automatic speech recognition systems to incorporate information from a much broader context. Ideally, in scenarios such as work-related meetings, ASR systems should be able to utilise relevant information from across the entire discourse to aid transcription. Additionally, an element of this work can look at what sorts of long-range dependencies are present in long-format speech datasets, and how well these are modelled by our current speech recognition systems.

1. Ebeling, Werner, and Thorsten Pöschel. "Entropy and long-range correlations in literary English." EPL (Europhysics Letters) 26, no. 4 (1994): 241.
2. G. Sun, C. Zhang and P. C. Woodland, "Transformer Language Models with LSTM-Based Cross-Utterance Information Representation" ICASSP (2021)
3. Hori, Takaaki, Niko Moritz, Chiori Hori and Jonathan Le Roux. "Advanced Long-context End-to-end Speech Recognition Using Context-expanded Transformers." Interspeech (2021).
4. Urvashi Khandelwal, He He, Peng Qi, and Dan Jurafsky. "Sharp Nearby, Fuzzy Far Away: How Neural Language Models Use Context." ACL (2018)